Casting 4.0 - Supply chain digitalization to produce metal parts using Additive Casting

Casting 4.0 - Supply chain digitalization to produce metal parts using Additive Casting

Enable specializes in Additive Casting(r), which combines the best of 3D printing and traditional casting to manufacture complex metal parts of any size cost effectively. We use industrial 3D printing to produce moulds from which we can cast metal parts using nearly any metal. This approach eliminates the need for tooling, allowing for more complex parts to be manufactured from first prototypes to large annual production volumes.

We are a team of five people who are all shareholders in the business. I am responsible for customer satisfaction which includes marketing and other customer interactions on a non-technical basis, driving our strategy to get Additive Casting adopted as a standard manufacturing method.

This project is about the creation of a data management and tracking system from order to invoice that automatically generates and shares manufacturing data, tracks and records manufacturing stages through the supply chain and gives complete visibility and traceability for the end customer.

This will support our commercialization of the Additive Casting technology and give us a strong USP in the market: The delivery on our promise to supply castings within 4 weeks using Additive Casting, as opposed to 6-12 months with the traditional casting process.

This will not only be an innovation for Enable but many other UK manufacturing businesses that can use the Additive Casting process to innovate quicker and re-shore production to the UK.